Ultra-high field MRI mapping of iron in the developing infant brain

Brain iron is essential for neurodevelopment, it has been shown to be crucial for myelination, monoaminergic neurotransmitter synthesis, energy metabolism, and neuronal morphology [1-3]. Preterm infants and infants born to severely iron deficient/ iron deficient anaemic mothers are particularly at risk of iron deficiency as the majority of brain iron sequestered in the brain during gestation occurs in the third trimester [4]. People who experience severe iron deficiency as young infants have measurable behavioural, cognitive, and motor differences compared those who did not experience iron deficiency in early youth, and these can persist throughout childhood and into adulthood [5-6]. Early reduced brain iron status is implicated in a range of neurodevelopmental conditions and the severity of iron deficiency may correlate with the severity of conditions or the extent of co-morbidities [7].

Currently, iron deficiency in neonates and infants is assessed almost exclusively via blood-based biomarkers. These biomarkers do not reliably reflect iron status in the brain and are subject to the confounding influence of inflammation and the body's propensity to prioritise iron for erythropoiesis [8]. Brain iron deficiency occurs with and without anaemia, such that the brain may be iron deficient before any peripheral biomarker indicates a problem. It is therefore crucial to develop a sensitive measure of brain iron to act as a biomarker of iron deficiency in act risk preterm infants and neonates.

The T2* decay, measured through MRI (magnetic resonance imaging), is used regularly to measure iron status in adult brains and is often used in the study of neurodegenerative disease [9]. Unfortunately, the neonate brain contains up to 6 times less iron than the adult brain, making this approach especially insensitive in neonates at risk of brain iron deficiency [10]. A different approach is to use the magnetic susceptibility of brain tissues to map iron distribution in the brain. Specifically, quantitative susceptibility mapping (QSM) provides a quantitative measure of iron content in tissue based on the magnetic field induced in tissue when an additional magnetic gradient is applied across the brain [11]. At ultra-high field strengths, this approach offers significantly enhanced sensitivity to brain iron levels, making it especially valuable for assessing iron status in neonates and infants and for the evaluation of how iron accumulation influences neurodevelopment during early infancy.